Ambient P&T Green hydrogen derivative

The project represents an opportunity to develop a highly innovative fossil parity solution for transporting hydrogen by rail and road vehicles. The project will include techno-commercial assessment for the development of a novel carrier of green hydrogen to allow storage of hydrogen at ambient temperature and pressure, which will reduce the cost of hydrogen for customers to parity with fossil fuels.

This is a highly strategic solution for the railway sector, as it accelerates sustainability as well as develops a new business opportunity for transportation of net zero energy.

The project will identify technology and supply chain opportunities which will lead to manufacturing in the UK to meet the needs of net zero and supply chain security. This opportunity will also lead to internationalisation from exports from UK to Europe, both in terms technology, know how and energy exports.

The project will deliver feasibility study to address the challenges of building and operating a wide range of international rail projects across the globe. The project will lay out a plan for demonstrating the technology at the Global Centre of Rail Excellence (GCRE).